Neocortical circuits contributing to distinct timescales of plasticity

Habituation is a poorly understood but foundational form of learning. It is supported by cortical neural plasticity that is easily measurable but mechanistically not fully understood. Published observations indicate a critical role for parvalbumin-expressing (PV+) inhibitory neurons in visual habituation. Further unpublished observations reveal a contribution of neocortical layer 6 neurons to the same process. Layer 6 cells of primary visual cortex are perfectly situated to mediate habituation as they receive direct visual input from the thalamus and provide feedback to the thalamus and to the canonical cortical sensory pathway, in each case via PV+ intermediaries. This project will investigate the role of Layer 6 neurons in habituation, and their interactions with PV+ inhibitory neurons. A further aim is to investigate the roles of different types of inhibitory interneurons on varying time-scales of plasticity, for example, plasticity over seconds, minutes and days.